Project Switch

Evogreen Ltd, Advance Energy Group Plc and University of Essex are working collaboratively to introduce and market into the UK a superior and unique/original specification biomass pellet fuel product with additional resource supply pathway for UK biomass energy requirement alternative to restricted Russian/EU incumbent source.

The product - ("CoalSwitch") will achieve higher sustainability, efficiency and availability - complying with all current environmental and emissions regulations, with the added benefit of security of supply and significant cost reductions for commercial, public sector and consumer biomass energy users in the UK.